Re-socialising economic relations: the social entrepreneur and the state-market-social economy nexus

Re-socialising economic relations: the social entrepreneur and the state-market-social economy nexus